An enduring pipeline to identify and utilize durable late blight disease resistance in potato

Phytophthora infestans causes late blight, the most devastating disease of potato which is the world's third most important food crop. Consequently, late blight is a threat to global food security. Recently, we have witnessed a dramatic shift in the European P. infestans population, which is now dominated by an aggressive strain that overcomes many resistances, including that deployed in the number one organic potato, Lady Balfour. Moreover, many pesticides that farmers rely on to prevent late blight may soon be banned in the EU. Agriculture and science must respond to rapid pathogen population changes to secure food supply with minimal impact on natural resources. This project aims to provide a powerful and enduring pipeline, driven by understanding pathogen population dynamics, to exploit naturally existing biodiversity in wild Solanum species, and rapidly identify and deploy durable late blight resistance (Rpi) genes. The genome sequence of P. infestans is very large, 74% of which is non-coding DNA repeats. It has revealed more than 500 candidate virulence genes encoding effector proteins with an amino acid motif (RXLR) required for their movement into plant cells. All P. infestans effectors recognised by potato Rpi proteins found so far contain this delivery motif. RXLR genes are located in regions of repetitive DNA, which may be subject to higher rates of evolution, perhaps explaining why this pathogen has so readily overcome deployed resistances. Our first key objective aims to identify, using microarray gene expression profiling, a 'core set' of RXLRs that are actively used for infection by a diverse worldwide collection of P. infestans strains, including those currently threatening European crops. Such universally-expressed RXLRs provide 'targets' for resistances that are more likely to be durable. By sequencing these core RXLRs from the diverse strains, we will reveal variant forms which may have evolved to evade resistance. The core set of RXLRs, and variant forms of their sequences, will be used to screen for potentially durable late blight resistance. A large collection of wild potato relatives is maintained at SCRI, providing a living library of genetic variation to seek durable Rpi genes from the >180 candidates in the potato genome. This collection and previously identified resistant species will be screened with diverse contemporary P. infestans isolates. Genetic crosses involving this resistant germplasm will be screened for responses to core RXLRs, seeking correspondence in segregation between resistance and effector recognition. Durability of resistance will be assessed by screening with core RXLR allelic variants. Next-generation sequencing and DNA capture array technologies will be used to rapidly identify candidate Rpi genes specifically from resistant offspring in genetic crosses. Rpi candidates will be expressed in susceptible plants, and tested for their ability to convey resistance to P. infestans. Durable Rpi genes will provide markers to more rapidly breed them into modern potato cultivars within the SCRI mutlitrait breeding programme. Moreover, cloned Rpi genes can be introduced into commercially important potato and tomato cultivars using transgenic technology. We will seek to actively engage with the public to discuss perceptions of GMOs. This project provides a collaborative platform and strategy to yield novel, durable Rpi genes as markers for accelerated breeding, and as genes that could be deployed transgenically in finished cultivars. To defeat the high evolutionary potential of P. infestans, many Rpi genes may be needed and these must be rapidly and appropriately deployed as we detect changes in the P. infestans population. We thus envisage an Rpi discovery pipeline that will continue to exploit the potato biodiversity at our disposal beyond the completion of this project.

Technical abstract
An early objective will draw on an existing pilot study, using a proprietary array containing all candidate RXLR genes from P. infestans, to identify a 'core' effector set that is universally-expressed across 20 diverse isolates that currently threaten world crops. Such 'indispensable' RXLRs must be important for pathogenicity, providing good targets for durable late blight resistance (Rpi) genes. Assessment of sequence diversity across the core RXLRs will provide alleles to test for their ability to evade candidate resistances. We have identified wild Solanum accessions with resistance to diverse isolates, including the prevalent Genotype 13_A2. From these we will identify potentially durable resistances showing correspondence between resistance and recognition of 'core' P. infestans RXLRs. Crucially, we will extend this to genetic crosses, seeking co-segregation between resistance and RXLR recognition. Bulks of resistant (BR) and susceptible (BS) plants from segregating crosses will be analysed in two ways. Firstly, sequencing normalised BR and BS cDNA will use the Illumina NGS platform to rapidly identify NB-LRR genes as genetic markers and candidate Rpi genes. Secondly, proven DNA sequence capture technology will enrich candidate Rpi genes from genomic DNA of BR and BS bulks. The potato genome assembly and cloned potato R genes will be mined to provide a bespoke potato 'resistance gene assembly' to generate a tiled NB-LRR 'capture array'. Captured Rpi candidates will be sequenced using Illumina from BR and BS bulks to identify candidate Rpi alleles. A pilot study will compare the two methods. The most reproducible will be utilised for this project. Rpi candidates will be tested for cosegregation with resistance. They will provide markers to breed identified resistances into modern cultivars. Rpi candidates absolutely linked to resistance will be functionally tested by transient expression in N. benthamiana and stable potato transformation.

Potential impact
Pathogen attack of crop plants is a key challenge to agricultural sustainability in terms of yield loss due to disease and environmental impact due to fungicide application. Phytophthora infestans is the most significant pathogen of potato, the world's third largest food crop, responsible for large yield losses through late blight disease. Costs associated with chemical control exceed £3.5 billion globally per year. Late blight is thus a considerable threat to global food security. Genetic resistance via resistance to P. infestans genes, and control chemicals, have been deployed with limited success, as both have been readily overcome by variation in pathogen populations. This proposal aims to exploit the P. infestans genome to seek universally-expressed, essential and conserved components of its pathogenicity arsenal that can be targeted by Rpi genes for durable, sustainable potato protection. Specifically, we will identify sources of durable disease resistance in wild Solanum genotypes, from which Rpi genes will be rapidly isolated using state-of-the-art next-generation sequencing and DNA capture technologies that exploit the availability of the potato genome sequence. Rpi genes will provide markers for marker-assisted selection (MAS) to rapidly introgress these durable resistances into new potato cultivars. Such markers will be utilized immediately in the SCRI multitrait (MT) breeding programme, which combines resistances to late blight, potato cyst nematodes and viruses, with other commercially desirable traits. This programme is supported throughout by industrial sponsorship and has delivered finished cultivars for various potato markets, including Lady Balfour, the number one organic potato. However, initially durable late blight resistances in the MT programme have recently succumbed to new virulent strains of P. infestans, prompting the further surveys of the Commonwealth Potato Collection, and the strategy to search for more durable Rpi genes, that are the subject of this proposal. All novel sources of resistance, and the Rpi gene sequences as MAS markers, will thus be offered to the SCRI MT breeding programme. In addition, durably-resistant germplasm and markers will be offered to commercial potato breeders with whom the partners in this grant collaborate. This project will also provide information on a 'core set' of P. infestans RXLR effectors that will facilitate other researchers, particularly our collaborators in Wageningen University (WU), who utilize similar screens for durable resistance on complementary collections of wild germplasm. Researchers in WU will closely collaborate to exploit the findings and methods developed in this proposal and also have commercially-funded potato breeding programmes to develop potato cultivars with durable late blight resistance. In addition to breeding, potentially durable Rpi genes can be judiciously combined using transgenic approaches to more rapidly deploy resistances within commercially important potato and tomato cultivars. Whilst this is not currently legislated for within the EU, it nevertheless remains a most likely route to sustaining resistance in the face of the dramatic, recently witnessed P. infestans population changes. Some Ag-Biotech companies in Europe are considering such approaches and these will be engaged during this project to assess the utility of resistances we discover, which may be deployed in countries outside the EU if GMO legislation remains unlikely to change within it. Critically, we will engage the public, through various means elaborated in the impact plan, to educate about the benefits and potential disadvantages of GMO resistance solutions.